OXEMS Underground Asset Location, Identification & Management System

Utilities across the world are replacing ageing ferrous pipes with modern plastic ones, but
they have a major problem. The traditional way to find pipes is to use a Cable Avoidance Tool
(CAT) which is effectively a specialised metal detector working on the ferrous properties of
the assets. Clearly with plastic a CAT will not work. Today there are a number of propositions
on the market such as Ground Probing Radar (GPR) but none of them give utilities what they
need, a combined plastic and ferrous version of a CAT which is simple and quick to use and is
cost effective enough for network-wide rollout. This project is about delivering to this need
whilst taking advantage of modern digital technologies to also provide a complete strategic
asset management solution.
OXEMS was spun out of the University of Oxford in 2010 and aims to mark buried assets
with passive tags (no active electronics, no power requirement etc) using an innovative and
patented variant of RFID technology (Radio Frequency Identification). Then by using a new
detector and an integrated identification system utilities will be able to automatically record
and recall asset information quickly and simply in real time from the street. Information will
be displayed to the user in map and data form consistent with existing practice. The OXEMS
system will be cost effective for network wide rollout whilst the tags will be built for the
construction market and designed to have a life at least as long as the assets themselves.
The project will be a major step towards delivering a fully integrated utility asset management
solution which incorporates major benefits to the contracting industry. It will lead to real
reductions in roadworks, to improvements in site based health and safety, to a reduction in
carbon footprint, to reduced utility maintenance and repair costs and to many wider social and
economic improvements for the community and the wider environment.